Integration of multisensory information for skilled grasp

I have always been fascinated by the human hand, the principal organ through which we interact with our environment. If we lose the ability to use our hands due to illness or trauma, our physical interactions with the environment are critically jeopardised. In our daily life, we use our hands to grasp and manipulate hundreds of objects and tools with an apparently effortless grace. For example, if I see a pen on my desk I can reach out, grasp it and use it. The sight of the pen tells me not only how far to reach but it also evokes memories of how heavy the object is likely to be and where its mass is distributed. This means that by the time my hand has reached the pen, it is in the correct orientation and position to pick it up and prepare to write. As soon as I touch the pen, sensations from the hand tell me whether my estimates of its heaviness or size were correct, and if not, I use the newly acquired information to update my movement. Vision provides accurate information about size and orientation; in contrast, the hand can effectively 'see' around corners and can feel textures so that we know how slippery the surface is. Therefore to permit skilled grasp, the brain needs to extract information from multiple sensory sources, and principally, vision and touch.
Previously, I studied how the brain transfers visual information about an object to the motor system. However, this is only half of the picture and I believe it is now crucial to understand how the brain integrates other sensory modalities in planning our interaction with the environment. Information from touch only becomes available once we contact an object. Therefore, to plan a grasping action, the brain needs to use stored memories of an object's tactile properties. After contact with the object is made, the brain can use fresh tactile cues to consolidate this memory and update the grasp, if required. This raises the possibility that there might be two different mechanisms by which relevant visual and tactile information are processed. Visual information would first be integrated with tactile memory. Then, after object contact, vision would be processed together with current tactile cues. This project is about how and where in the brain vision and touch are combined to control grasp. How does the brain switch from dominant visual control during reach to combined vision/touch control as soon as we contact the object? These questions are important for a number of reasons. Improving tactile feedback from instruments and tools can improve dexterity; this can be important for professionals such as surgeons and technicians. A better knowledge of how vision and touch are integrated will also allow us to develop machines that can replicate human grasp and directly benefit paralysed patients. Finally, some neurological diseases (such as stroke and peripheral neuropathies) affect the hand sensorimotor control, impairing the ability to use sensory inputs to control grasp: understanding how such control integrates these inputs may help us to devise better strategies to improve their quality of life.
I plan to study grasping movements in a virtual reality environment in which I can control vision of an object separately from touch. I will test how each factor influences the other during different phases of a grasping action. These experiments will reveal how changing the balance between vision and touch affects grasping behaviour. To understand how this is reflected in the brain, I will use transcranial magnetic stimulation, a method of painlessly stimulating the brain directly through the intact scalp in conjunction with brain scanning methods that reveal patterns of activity in the brain. This will allow investigating how areas of the cerebral cortex involved in processing vision and touch interact and transfer information to the motor cortex. These approaches should illuminate in detail the brain mechanisms involved in the sensorimotor integration of vision and touch.

Technical abstract
Skilled grasp is a sensorimotor function requiring the brain to extract sensory information primarily from vision and touch. However, because tactile cues are not available before object contact, the grasp planning can only be controlled by information from vision, and from a tactile memory of the object. After object contact, tactile cues become available and must be integrated with visual cues for online grasp control. To date, it is still unknown how sensory working memories of objects and online tactile inputs are integrated with vision, and how that information is transferred to motor areas. The question is important since successful combination of vision and touch is critical for skilled hand actions, such as the use of a surgical instrument. A better understanding of grasp function could be important in designing enhanced hand prostheses and brain-machine interfaces to deliver an improved quality of life for patients with paralysed upper limbs.
In this project, I will investigate the motor performance of human grasp using a virtual reality environment to control independently visual and haptic inputs about an object. Firstly, I will explore how motor control parameters are affected by visual and haptic cues. Secondly, I will study which brain areas have a causal role in integrating vision and touch. Combining transcranial magnetic stimulation (TMS) with functional brain imaging will allow me to reveal which brain areas exert causal influences on the motor system depending on the presence of visual or tactile cues. This will provide me with a precise spatial topography of changes in brain activation related to TMS. Finally, I will investigate changes in physiological interactions within the cortical grasping circuit. I will use an original TMS technique that I pioneered to test how the motor system channels vision and touch during movement planning and execution. This approach will also shed some light on the time course of changes in the motor system.

Potential impact
My research has an important potential impact on society. Hand function is fundamental to human existence. Yet, impairments of human hand control are relatively common. For example, the prevalence of stroke and Parkinson's disease in Western countries is around 500 and 300 per 100,000, respectively. The prevalence of other neurological motor disorders such as Essential Tremor may be even greater. The resultant cost to National Health Service (NHS) and to human quality of life is very large. Dramatic improvements in our understanding of motor control can lead to effective treatments for some patient groups. A recent survey in the United States demonstrated that quadriplegic individuals ranked regaining hand and arm function 40% higher than walking or normal sensation (Anderson, Journal of Neurotrauma, 2004).

Therefore, basic research into understanding how the brain integrates vision and touch for skilled grasp could improve the way we treat disorders affecting hand function. My virtual reality experimental setup could be simplified so that patients with hand movement disorders could bring it home to practice movements of increasing difficulty. We recently started a partnership with a company in London (Inition, www.inition.co.uk). One aim is to design a user-friendly virtual reality interactive game that can be used as a tool for evaluating the degree of severity of a patient's movement deficits and for rehabilitation by physiotherapists or at home. So far, assessing a patient's movement performance relies on old batteries of tests and this modern tool is very sensitive to unveil deficits in how patients shape their hand or scale their grip force when lifting objects. Moreover, a sustained rehabilitation at home with a tool that can give a score to the patient's performance is a way of enhancing motivation and allowing neurologists and physiotherapists to follow the patient's improvements.

In addition, a better knowledge of the sensory rules that the brain uses to integrate vision and touch could improve the design of robotic grasp and hand prostheses. So far, robots mainly use visual information to guide simple actions. By adding tactile sensing capabilities to robots, their grasp dexterity could improve. Altogether, this could results in an improved quality of life for patients with paralysed hands.

Our hands are fundamental for our interaction with the environment. In the recent years, a growing number of ways to interact with the environment requires us to grasp tools. To improve quality of life, companies generate a large effort to make tool use more efficient (compare a screwdriver from 20 years ago to a recent one). Tool shapes are now more ergonomic and textures used have higher friction to improve grasp stability. Again, understanding how an object's intrinsic properties affect hand shaping and force scaling will directly benefit companies seeking efficient design for new tools.

Finally, basic research into vision and haptics could allow incorporating haptics into precise surgical instruments. So far, surgical instruments used during remote operations do not benefit from haptic feedback. For example, this means that when the surgeon cuts a blood vessel, he does not feel the tissue resistance against the teleoperated scissors. A recent paper (Okamura, 2009) showed that the lack of haptic feedback leads to more mistakes during surgical operations.

References:
Anderson KD, Targeting recovery: priorities of the spinal cord-injured population, J Neurotrauma. 2004 Oct;21(10):1371-83.
Okamura AM, Haptic feedback in robot-assisted minimally invasive surgery, Curr Opin Urol. 2009 Jan;19(1):102-7. Review.